Effects of Ozone on carbon sequestration by mangroves

This PhD investigates the effects of ozone pollution on the carbon sequestration capacity of mangroves, with a focus on their role as critical carbon sinks in mitigating climate change. The research addresses three key objectives: assessing whether current ozone levels reduce carbon storage in mangroves, identifying ecosystem characteristics associated with ozone sensitivity, and mapping the co-location of ozone-sensitive mangroves with global ozone pollution hotspots. A combination of international field studies, controlled ozone exposure experiments, and predictive modelling will be employed to generate comprehensive insights. The outcomes aim to inform conservation strategies and climate policies to mitigate the impacts of ozone on mangrove ecosystems.